Edinburgh Napier University and Functional Skills UK Limited KTP 24_25 R5

To transform digital education at Functional Skills UK by creating an AI-Enabled Personalised Adaptive Learning (PAL) Platform, flexible mobile app, and advanced data tools to personalise learning and support neurodiverse student needs.